The People's Parks, Contested Public Spaces and Lost Heritage in Urban South Africa

This project will examine the People's Parks, a creative and political movement
that occurred in South African townships between 1985 and 1986. Centred in the
Pretoria-Witwatersrand-Vaal area (now Gauteng province), these parks
originated from a grassroots, black youth-led movement that drew on the politics
of the anti-apartheid struggle and the desire to imagine alternative public
spaces. Creating parks on unused land, young people made gardens and
sculptures out of materials they had on hand, forming a particular visual
language. From cannons made out of repurposed car axles to busts of
anti-apartheid leaders, these parks articulated 'alternative cultural symbols' in
the face of state repression (Sack, 1989a: 8). By the end of 1986, all of these parks
had been destroyed by state security forces.
Existing scholarship on the topic focused primarily on these parks as an
expression of protest art (Williamson, 1989; Sack, 1989b). Others locate them within
the context of anti-apartheid political action (Jaffee, 1986; Steyn, 2002; Suttner,
2005). It has only recently been the focus of renewed academic discussion thanks
to the People's Parks Archive (PPA) Project (Cane, 2024). My work as a researcher
for this project saw me conduct new archival research on the topic, as well as
digitising photographic evidence and compiling a comprehensive bibliography.
This doctoral proposal, the first on the People's Parks phenomenon, would open
up critical debates on heritage and the politics of space. This concerns not only
South Africa but also communities around the world that grapple with the
complexities of contested heritage.
1
Guiding this project are the following research questions:
How do the People's Parks allow us to examine the contested spatial
legacies of apartheid South Africa and the nature of memory and heritage?
How can community and archival engagement make sense of the legacies
of place-making for sites that have been destroyed?
How does the use of digital archives and mapping enliven an
understanding of the People's Parks as places?
This proposal forms part of my Midlands4Cities Doctoral Training Partnership
application, and as such I plan to have the University of Warwick as my primary
institution with supervision under Dr Jonathan Cane, with co-supervision by Dr Phil
Jones at the University of Birmingham's School of Geography, Earth and
Environmental Sciences. This project will use an interdisciplinary framework,
utilising qualitative methods of research and analysis that draw on the field of art
history, architecture and geography. The existing People's Parks Archive will serve
as a foundation for research, with additional archival investigations and
interviews being used to expand on the body of knowledge. These interviews will
develop into a participant-based map, drawing on a co-constructive
methodology such as story mapping to visualise the spatial nature of the parks